Exploring mechanisms to mitigate climate change through sustainable investment - From the perspective of corporate low-carbon transition

As climate risks increasingly influence global dynamics, addressing these risks becomes crucial. The Paris Agreement's "bottom-up" climate governance approach recognizes non-State actors as fundamental to global climate governance for the first time. Presently, the importance of how businesses can effectively navigate their own low-carbon transition through sustainable investment, enhancing their resilience to climate risks, cannot be overstated. This study aims to quantify corporate sustainability investment and investigate the factors and mechanisms that shape corporate sustainability performance. This work expands the body of research on climate change economics by introducing a multidimensional methodology to measure business sustainable investment and accurately estimate severe climate risks. By examining the many pathways, the research will pinpoint the essential components that propel the corporate low-carbon shift. It will also provide focused development strategies and policy recommendations, empowering businesses to take more sustainable measures to mitigate climate risk. This research fills a gap in existing literature by exploring the mechanism between influencing factors and corporate sustainable performance. It confirms the significant role of corporate sustainability investment in promoting a low-carbon transition. The findings of this study are expected to offer actionable recommendations for business to effectively transition to low-carbon operations in their journey towards carbon neutrality.